Measuring the efficiency of ultrasound application in-situ

Bio-Sep has developed a patented, low energy ultrasonic fractionation process for breaking down sustainable woody biomass into platform chemicals without releasing the absorbed carbon. Following numerous development steps, we have designed a novel, non-contact, non-intrusive, through-pipe sonication system to apply the ultrasound energy to the flowing slurry inside the pipe. This system works well, but we need help in order to optimise the application of ultrasonic energy and further improve fractionation of our starting materials.

Working with ASTUTE Centre of Excellence, we plan to model our sonication system using computational simulations of complex slurries. This highly novel modelling will allow us to further improve and ultimately optimise our sonicator design, helping us to maximise the efficiency and performance of our process.